Fastr: Advanced Property EcoSystem

"Fastr is a leading, UK based, Construction Management Software provider that is seeking to develop a world first PropTech autonomous residential development ecosystem, stream-lining the approach to building, democratising functionality and taking a pioneering technical skillset and provision to the global property market.

This project will develop a cloud based property ecosystem that has the ability to enable new markets & accelerate the entire process of residential new build developments."